Archiving Sound in Post-Revolutionary Tunis

I will use this postdoctoral fellowship (PDF) to consolidate my PhD research, significantly increasing its impact on academic and non-academic audiences. The Anthropology Department at Queen's University Belfast (QUB), will be an ideal institutional base for these activities, where my work will benefit from the mentorship of Dr Ioannis Tsioulakis, and affiliation with the Centre for Creative Ethnography.

I have five key objectives:

To establish a publication track-record. By the end of the PDF, I aim to have published 2 articles in leading journals (Ethnomusicology and L'Année du Maghreb), and to have completed a full monograph draft for publication with a leading publisher. My book, entitled Animated Archives: Organising Post-Revolutionary Tunis Through Sound, will communicate my extensive original research into Tunis's sound worlds and recording industries to academic and non-academic audiences, impacting readers across anthropology, ethnomusicology, sound and media studies, and North Africa studies. I will also carry out a limited number of extra fieldwork interviews to strengthen publications.
To engage non-academic publics in my research, and to innovate in interdisciplinary and cross-cultural collaboration, through the visual art exhibition: 'Sonic Time in Tunis'. In collaboration with Tunis-based artist Lotfi Ghariani, I will work to display a visual art response to my doctoral research on sonic archives. The exhibition - alongside accompanying talk and workshop events, and a multilingual social media presence - will communicate my research to general publics in the UK, as well as francophone and arabophone social media users. It will explore interdisciplinary and cross-cultural exchange between individuals based between the Global North and Global South.
To build networks and exchange knowledge across multiple disciplines through conference, seminar and workshop presentations. During the fellowship I will present my research across several academic networks: francophone networks at the forefront of social sciences of North Africa; networks focused on sound and politics in the Mediterranean; and new networks of U.S. centred anthropology. These presentations will create opportunities for future collaboration and exchange across disciplines (anthropology, ethnomusicology, social sciences of North Africa), as well as regions (North American, European and SWANA networks) and languages (English, French and Arabic).
To develop a teaching practice linked to my research. As an active member of the community at QUB, I will offer a number of lectures for relevant courses in the Anthropology department, developing a teaching practice aligned with the communication of my research.
To ensure future continuation through the development of a further postdoctoral research project. I will develop my next research project with the invaluable mentoring of Dr Ioannis Tsioulakis, which will centre on the relationships between Tunisia and Europe. It will be a pioneering study of the role of sonic and visual aesthetics in shaping relationships between overlapping cultural spaces of Northern Tunisia, Malta and Sicily. I will submit a number of funding applications for this project throughout the year, to ensure the continuation of my research.
This fellowship will put me in an ideal position to fulfil my long term career aims: to contribute valuable empirical research to the study of post-colonial Tunisia and North Africa - an underrepresented region in UK academia; to pioneer theories and methods addressing the relationship between politics and aesthetics; to work across multiple disciplines, languages and international networks; and to innovate new ways of engaging the public with academic research in anthropology and ethnomusicology.